Rapid sterilisation using Electrox electrolysed water

Our proposal is to use novel electrolysed water technology for safe and rapid sterilisation in a wide range of situations such as ambulances that have carried Covid-19 patients, hospital wards, offices, public buildings, toilets, delivery vehicles, supermarkets, warehouses etc.

The Electrox water can be produced in Wiltshire using unique technology and patented machinery. This machinery can be run to produce PH neutral electrolysed water containing 0.03% hypochlorous acid, <0.02% sodium chloride & sodium hydroxide, and 99.95% water. This water has an ORP of around +900mv and kills 99.95% of all bacteria and viruses on contact, acting around 30 times faster than bleach. It is safe to use, is harmless to humans and the environment and requires no rinsing or washing off. It is currently being used in Italy for sanitising people in queues before allowing them to enter supermarkets. It is also certified for drinking water treatment in Norway.

The Electrox water can be applied using ulv fogging equipment (provided by us) and in the case of ambulances could be operated at hospitals by hospital staff, rather than at remote decontamination stations. This would dramatically reduce the time taken to get ambulances serviceable after use with Covid-19 patients, and would relieve pressure on staff and ambulance fleets.

Sterilising hospital wards, offices etc can be carried out in the same way using similar equipment and taking only minutes. Rooms can be re-occupied immediately after sanitisation.

We currently have limited supplies of Electrox water at our premises in Wiltshire and are preparing a production facility for the arrival of the machinery, which has the capacity to produce more than enough Electrox to keep all ambulance fleets in the UK fully sanitised.

Our mission is to be fully operational as soon as possible, in time to help with the current Covid-19 situation.

With funding, this could potentially be achieved within a few weeks.

Project Extension.

Having successfully completed the project described above and supplied around 500 establishments or businesses with our rapid disinfecting solution, we now seek to extend the project for 3 months and request extra funding to achieve new goals. We now wish to accelerate the uptake of our sterilising water by a wider market for both Covid-19 related applications as well as other applications.

The method of disinfection by cold fogging is relatively new and there is very limited data available to demonstrate its efficacy. Whilst our active substance has independent test results showing full virucidal and bactericidal activity, we believe it is important to have our sterilising water laboratory tested for its efficacy in killing Coronaviruses specifically by cold fogging. This will not only encourage further uptake of the product and method, but will also provide us with valuable data on dilution rates and volumes of solution required for disinfecting fabrics etc.
After considerable research we have identified Glasgow university as the most suitable partner to carry out this testing for us both economically and comprehensively.

We are now also planning more extensive marketing and sales activities to promote our product to a wider audience.

There are many non Covid-19 related uses for our sterilising water, and we are keen to introduce it to some of these applications as early as possible. Livestock farming in particular is an area where we feel it can be most beneficial to the industry and to the environment. In order to supply farmers in the UK our product requires DEFRA approval and we therefore propose submitting our application for this without delay. We already have a number of livestock farmers who are keen to use our product once it has been approved to replace harmful chemical products.